RiviT

RiviT is a collaborative project between leading Aircraft Maintenance Repair & Overhaul companies and NDT equipment specialists to provide a cost-effective solution to investigate the onset of crack propogation at difficult to access doubler repaired aircraft panels. The system will use a niche ultrasonic technique to qualitatively give a rapid indication whether a previously repaired aircraft panel has become defective or not without dissassembly of the entire airframe.